Building genomic resources for the safeguard and improvement of farmed native tilapia species in East Africa

Technical abstract
Fisheries in East Africa (Tanzania, Malawi) are endangered due to stocking of foreign tilapi niloticus). Little is known of the impact of economically important native species due to their inherent potential, little is being done to yield for local industrial fisheries, or to leverage widespread tilapia breeds. There is a pressing need to safeguard the academics in Tanzania, Malawi, Kenya and tilapia species. We will also investigate the i genetic diversity of indigenous species